Even Though I Walk Through the Darkest Valley, I Will Fear No Evil,Psalm 23:4: Walking as an Aesthetic form of Political Resistance in post-colonial..

..Landscapes

This PhD proposes to explore walking tours in the ruins of Palestinian villages destroyed by Israel following the 1948 as a starting point for an examination of walking as political resistance. The central case study will be augmented by two additional cases. These will be the 2016 Ni Yetu walk in Kenya and the 'freedom walk' by refugees in Israel in 2013. The case studies are similar in their construction of counter-narratives in physical landscapes that seek to suppress and repress elements of the past or present. The difference between the case studies is the specific contemporary issue they remark on, such as the politics of race and racialization of space, penetration of borders in the globalised world, and post independent politics in Africa. The comparative approach allows for the theorisation of walking as method for interventions within post-colonial sites that reveals the lingering effects of political and spatial arrangement of colonialism today. My hypothesis is that the similarities between the cases will allow for the framing of walks as an important tool for marginalised groups. The primary research questions concern the practice of aesthetic-political walks, how it effects the participants of the walks, those observing it, and the overall socio-political context within which they occur. It will explore how walks produce new knowledge and understandings about unresolved histories of racial and ethnic oppression.